Identity Based Trauma and Engagement with Extremism: How does trauma shape identity and engagement with extremism?

Identity Based Trauma and Engagement with Extremism: How does trauma shape identity and engagement with extremism?